Trauma Work/App

In Jo Healey's book: Trauma Reporting, A Journalist's Guide to Covering Sensitive Stories, Louis Theroux tells her, _"It is absolutely fundamental that journalists treat vulnerable contributors sensitively and with respect."_

It is a message Jo has delivered through training thousands of working and aspiring media staff worldwide in how best to work with victims and survivors. Many of them under-represented and vulnerable.

She is now using technology and her successful formula to sound that message beyond the media industry and into many more workplaces. Her platform informs all professionals how to go about difficult or sensitive conversations.

A journalist for thirty years, largely with BBC TV, Jo is no stranger to people's distress. _"I have covered hundreds of people's highly sensitive stories. I have been into the homes and lives of people whose emotions were shattered, their experiences so dreadful, they were making the news. It struck me that we really ought to know what we are doing when working with these people."_

Eight years ago, Jo founded her groundbreaking Trauma Reporting training and has delivered workshops, lectures and keynotes to thousands of news and media staff globally. "_The response has been truly overwhelming. In every country, from the UK to the US to Ukraine, the same reactions. They love that they now know what to do, what to say and how to be. It also makes their work much more effective."_ She has addressed the United Nations in Bangkok, about her pioneering work.

At the heart of it are the survivors who have shared their tough life experiences and who support Jo's training programme and innovation.

Jo believes all professionals, who have to have sensitive conversations, should be informed with good evidence-based practice. "_Many survivors, often under-represented, have generously shared with me what helps and what harms when having these conversations. It is vital they are heard appropriately and helped by the professionals they speak with. Those professionals need support too, when being exposed to people's distress"_